Sperm have got the bends - elastohydrodynamic modeling of beat generation

Infertility is a serious and pervasive issue for a variety of couples around the world. Understanding the complexities of sperm motility and the biomechanics of beat generation is essential for strengthening the knowledge of male infertility. This research proposal aims to solve infertility problems through the integration of clinical and mathematical methodologies, with an emphasis on the intriguing phenomena of sperm bends utilizing elastohydrodynamic modeling of beat generation. Acknowledging the significance of sperm motility in fertility, the study seeks to understand the biomechanics generating sperm bends and their consequences. The initial phase incorporates advanced elastohydrodynamic modeling to investigate the interaction of sperm elasticity and fluid dynamics during beat generation. Mathematical approaches have a vital role in predicting fertilization efficiency and promoting decisions in assisted reproductive technologies such as IVF, ICSI, and PGT. Algorithms also help in donor matching, surrogacy, and optimizing compatibility for optimum fertility output. The bending of sperms will be used to increase the rate of fertilization using computational mathematics. The computed partial differential equations under the assumption of initial conditions will be tackled using the MATLAB package bvp5c. With the use of mathematical modeling in the bending of sperms, would be helpful to use these methods in affordable manner.
Research Overview:
Infertility rates are rising globally, with approximately one in every six people affected, according to a recent report published by the World Health Organization (WHO). Infertility is a general term for a disorder in which the male or female reproductive system fails to produce a fetus. Fertility issues affect 9 to 15% of couples ([1], [2]). Infertility affects both men and women. Infertility in women can be caused by a variety of factors, including ovarian disorders such as reduced egg fertility or irregular ovulation. Infertility can also be caused by problems with the fallopian tubes, which are typically blocked following infection, or by uterine disorders. It is important to note that even among women who have normal menstrual cycles, reproductive issues might continue. Male infertility is usually caused by causes such as low sperm count, poor sperm quality, or reduced sperm motility. Mumps developed during adolescence can also cause male infertility due to viral infection. Difficulties with ejaculation complicate sexual intercourse and may impair fatherhood. Meurig. et.al [3] analyze that human semen sample contains a spectrum of information, ranging from conventional measures like count and motility to computational approaches, such as tracking flagellar waveform. Computational models, such as those in computer-aided sperm analysis (CASA), provide detailed assessments of sperm motility, morphology, and other factors crucial for fertility evaluation. He provided additional details on the application of CASA in clinical settings and explored potential avenues for translating existing research technologies into clinical practice.
In certain circumstances, both partners may be experiencing fertility troubles, and the cause is unknown. According [4] Approximately 9% of men and 11% of women in the reproductive age group have encountered fertility issues. In general, reproductive troubles are distributed as follows: approximately 30% to women, 30% to men, and 30 to 40% to both couples and unknown causes. The section in which precise cause of infertility remains undisclosed or unexplained, a condition referred to as "idiopathic infertility" [5]. Several causes contribute to the increased incidence of infertility. According to research [5], lifestyle factors like food, sleep quality, geographic location, and other behaviors have a substantial impact on health and can lead to infertility. The National Institute of Child Health and Human Development (NICHD) has connected obesity, s